Adaptive Implementation and Validation of the Meeting Centres Support Programme for people with dementia and their carers in Europe

MEETINGDEM aims to implement and evaluate an innovative and inclusive approach to supporting
community dwelling people with mild to moderately severe dementia and their family carers, called the
Meeting Centres Support Programme (MCSP), in three EU countries: Italy, Poland and United Kingdom.
This evidence-based, person-centred, approach has been positively evaluated, and implemented
in 90 meeting centers in the Netherlands, and is now well-placed to be trialled and implemented in
other EU countries. Demonstrated benefits include high levels of user satisfaction, reduced behavioural
and mood problems, delayed admission to residential care, lower levels of caregiving-related
stress, higher carer competence, and improved collaboration between care and welfare organizations.
Project partners in the three countries will utilise strategies and tools developed in the Netherlands
and adapt them to country-specific requirements, establish a group of appropriate organizational
collaborators in each country, develop an implementation plan and toolkit, implement MCSP, and evaluate
the programme in a controlled trial in terms of its impact on the behaviour, mood and quality of
life of people with dementia and carers, its cost effectiveness as a result of changes in use of other
(more expensive) services, such as hospitals and residential care, and psychotropic medications. An
overall evaluation will draw together findings from the three implementation countries to develop
recommendations for successful implementation of the MCSP across the EU and beyond.
The project will be carried out over a 36 month period. In Phase One (M1-18) activities will focus on
establishing an initiative group of relevant organizations and user representatives in each country,
exploring pathways to care and potential facilitators and barriers to implementing the programme, and
developing country and context-specific implementation plans and materials. In Phase Two (M19-36)
training will be provided to organizations and staff, after which the meeting centres will be established
and evaluated for impact, cost-effectiveness, user satisfaction and implementation process

Potential impact
MEETINGDEM will provide a sustainable impact on both policy and practice: MCSP is a promising
innovative example of good practice regarding how care and welfare organizations and volunteers can
collaborate to provide comprehensive, integrated, high quality, cost-effective, accessible support to
people with dementia and carers, enabling them to live longer independently with a higher quality of
life. By adaptively implementing MCSP in other European countries, according to user needs, culture,
health and social care systems, substantial numbers of people with dementia and carers in these
countries can benefit from this system of support as well, while care providers and policy makers will
be provided with effective tools to face the challenges of dementia care in coming decades.